CHROMASKIN: Minimally-Invasive Interstitial Fluid Sensing Materials for Semi-Permanent Dermal Readouts

CHROMASKIN is an innovative dermal biosensing technology that enables people to monitor key health markers using a small, painless microneedle patch. When placed on the skin, the microneedle penetrate the skin dissolve and deposit tiny colour-changing particles into the dermis. These particles interact with the body's interstitial fluid and change colour in response to important metabolic indicators such as acidity (pH), glucose or others.

The colour change is visible on the skin for several days and can be measured using an ordinary smartphone camera. This allows users to track changes in their metabolic health without finger-pricks, electronics, wearables, or implants. CHROMASKIN represents a completely new approach to health monitoring, using materials-based sensing rather than electronic hardware.

The project will develop and test new sensing materials, integrate them into dissolving microneedle patches, and evaluate their performance using laboratory skin models. It will also begin the development of a simple phone-based tool to read and interpret the colour signals. By the end of the project, the team aims to have a functional prototype suitable for further development and regulatory planning.

CHROMASKIN is being developed by CipherX Technologies, a UK company specialising in microneedle devices and advanced polymer materials. The project aligns with national priorities in preventive healthcare, diagnostics innovation, and high-value manufacturing.

If successful, this technology could transform access to low-cost metabolic monitoring for individuals, healthcare providers, and researchers. It could support early identification of health risks, reduce reliance on invasive tests, and provide a minimally intrusive alternative for metabolic sensing.